Machine Learning as an Enabler for Qubit Scalability, Quantum Computing

Quantum computing, a relatively contemporary field of study, boasts of abundant potential applications. These extend across broad sectors such as drug discovery for curative and preventative medical solutions, to cryptography for bolstering security in the digital age. The physical implementations supporting these applications are equally diverse, including systems utilising trapped ions, spin qubits situated inside quantum dots, and superconducting qubits that leverage circuit quantum electrodynamics.

Despite the diverse nature of these implementations, they are uniformly affected by the same set of challenges, particularly in relation to coherence times, gate speeds and scalability in their operations. Optimal performance demands fast gate speeds partnered with long coherence times. Single qubit systems that display an ideal balance between gate speed and coherence time have been created in each of the aforementioned implementations. On the flip side, these parameters have often been realised through the manual fine-tuning and characterisation undertaken by human operators. This approach, while effective, is both resource-intensive and arduously unsuitable for large scale operations, particularly those demanding millions of qubits to delineate any profound quantum advantage.

It is against this backdrop that this project proposes to automate the tuning and calibration process. This process, typically referred to as quantum control, will be guided by the principles of machine learning. The specific machine learning method that will be in focus for this project is Bayesian Optimisation. The project is poised to utilise this technique for the development of a broad-spectrum tuning algorithm for quantum devices - a domain severely underexplored in scientific literature.

Bayesian optimisation operates within a probabilistic framework capable of detailing uncertainty. This feature can be used to inform decision-making algorithms. The method holds distinct advantages over alternative methods - it enables easier attribution of cause-and-effect relationships to experimental data, as compared to classical machine learning algorithms and neural networks. Additional benefits lie in its greater generalisability to devices that are yet to be seen or experienced and often results in quicker predictive capabilities.

This project will specifically focus on semiconductor devices, like the complementary metal-oxide-semiconductor (CMOS) and superconducting circuits formed from Josephson Junctions. These devices possess significant physical similarity, making them suitable candidates for joint investigation. Access to these devices will be made possible via partnerships with IST Austria, University of Basel, University of Chalmers and the company QuantWare.

Adding another layer of support to the project is our collaboration with QuantrolOx, a company specialising in the creation of control software for superconducting qubits via machine learning. They will lend their expertise in machine learning techniques and instrument integration, wherever necessary, providing requisite assistance. The principal goal is the development of Bayesian optimisation algorithms customised for tuning semiconductor devices. This will enable us to obtain state-of-the-art performance for these devices, while simultaneously reducing the time spent on fine-tuning each device. This project is well-aligned with the EPSRC Quantum technologies research area.